How do textbooks promote reconciliation?

AHRC : Tadeusz Wojtych : AH/L503824/1

How do textbooks promote reconciliation? Over the past decade, new history textbooks have been published in Canada and in Central Europe. In Ontario and Quebec, the 2015 Truth and Reconciliation Commission report provided a stimulus for reform. In Europe, historians from Germany and Poland wrote a textbook - approved in both countries - which seeks to overcome the historical animosity between the two nations. In what ways are these new textbooks different from the old ones? How is reconciliation understood in different cultural contexts? The student and the supervisor will co-author a blog entry about textbook reforms in Europe and Canada and, in the long run, publish a journal article. The student will also create a British-Canadian Network of Textbook Experts - a community of education researchers and practitioners - with the intention of fostering new transatlantic research and consultancy partnerships. The members will meet at a virtual networking event in November 2022. Collectively, the placement explores how Europeans and Canadians can benefit from each other's experience with curricula and textbook development.